Newcastle University and ADL Smartcare Limited

To exploit existing big data arising from decision making, by appropriate mining, monetisation and marketing and to extend company offering from public to new markets including the private sector.